Science and Technology Facilities Council and Altus Group (UK) Limited

To develop a solution to address the manual handling of large volumes and velocities of datasets, to create automated grouping and enable the use of data science to allow access to superior rule-based decisions from a master database.